Development of a safe children's hand sanitiser

Covid-19 has increased the need and awareness for better hand sanitation that is likely to be a lasting legacy of the epidemic. However, this is proving problematic for children for a number of reasons:

1\. Their young, developing skin is especially prone to contact dermatitis from repeated washing.

2\. Many hand sanitation products are chemical laden, abrasive and do not contain moisturisers

3\. When they can't wash their hands, the majority of hand sanitisers contain 60%+ alcohol which are not safe for them to use unsupervised due to the high alcohol content.

As the lockdown restrictions begin to be loosened and children start to leave the home, returning to school etc. the need for children to be able to continue with good hand sanitation safely and independently will be vital.

Scrubbingtons is a range of natural, foaming children's personal care products specifically designed for their needs and in particular, to promote independent use safely. All our products are tested as suitable for sensitive skin. We already have a successful foaming hand wash with a refill pouch - sales of which have grown exponentially in the past 3 months during the Covid-19 crisis. This project aims to ensure children's hand sanitation needs are properly met as the lockdown restrictions ease (e.g. returning to school) by developing a foaming, moisturising, alcohol free, natural hand sanitiser in four formats - a 200ml family pack for the 'front door', a 50ml 'on the go' pocket pack for the school bag as well as a refill pouch. This will be effective against 99.9% of bacteria and be safe for children to use independently without adult supervision.

In response to requests from schools and nurseries, the project will now include a larger 500ml bottle format, that is more suitable for use in the school and nursery setting along with additional reassurance of the product's effectiveness against coronavirus due to additional anti-viral testing. It will also include production of a 500ml bottle format of our Hand & Face Wash which has also been requested by schools and nurseries in the fight against Covid. This extension to our range will improve the likelihood of securing listings with educational suppliers.